Effects of Environmental Pollution on Molluscan Endocrinology

Endocrine disruption, caused by environmental pollution, is known to result in abnormalities in the reproduction, development and growth of Molluscs. For example, exposure of molluscs to xenobiotic chemicals (e.g. TBT) has been shown to cause the masculinisation (i.e. imposex) of female gastropods. However, the underlying mechanisms of many endocrine disruption disorders, including imposex, have yet to be fully understood due to a deficit of knowledge of molluscan endocrinology. For example, there has been an assumption that vertebrate-type steroids (e.g. testosterone) are part of de novo biosynthesis in molluscs. However, there is a growing body of evidence indicating molluscs do not possess all the steroidogenic enzymes needed to produce vertebrate-type sex hormones. In contrast, homologues of other gene, such as 5-alpha reductase, which plays an important role in vertebrate and plant steroidogenesis, have been identified in mollusc genomes. Chemical disruption of 5-alpha reductase enzymes in a freshwater gastropod, Biomphalaria glabrata, elicits a strong phenotypic response disrupting normal development, Ddemonstrating how a lack mechanistic understanding can result in chemicals, such as pharmaceuticals, having unpredictable impacts on mollusc physiology. This project aims to address critical gaps in the endocrinological processes of molluscs, by combining ecotoxicological in vivo methods with molecular/omics approaches. Expanding our understanding of molluscan endocrinology can thus allow appropriate chemical regulation and molluscan conservation practices to be achieved.